Newcastle University and The Centre for Children's Books

To develop a research-led collection management and exhibition capability in order to attract a wider and more mature audience and add depth to its offerings to existing audiences.